Science on the buses : Brighton

Science on the buses will take fascinating scientific research out of the universities and museums and put it on regular bus routes. Inspired by the long-running "Poetry on the Underground" project, Science on the Buses will be launched in Brighton, coinciding with the British Science Festival in September 2017. Brighton & Hove buses are providing two bendy buses for one year, which will be transformed into "#physbus" and "#astrobus", and will be used to showcase STFC-funded research in particle physics and astronomy using stunning visuals on the inside and outside of the vehicles. Questions like "What did the LHC ever do for us?", "How do we know what stars are made of?", "What is a byte?", and "Who owns the airwaves?" will be addressed using artwork created by a partnership of professional scientists and artists. Commuters can also get to know local scientists at the University of Sussex through portraits and profiles on the inside of the buses, through short filmed interviews on the web, and through regular pre-announced 'curated' bus journeys, where passengers can ask real scientists any burning questions they have in the fields of physics and astronomy.